Evolutionary architecture of reproduction in female mammals

The ways in which female mammals produce offspring are shaped by natural selection in a very direct fashion: the genes of offspring that are too small to survive or too large or numerous for their mothers to successfully rear, would quickly disappear from a population. And yet many different ways of producing offspring have evolved in mammals. Adult female short-tailed shrews and big brown bats both weight about 16 grams, yet the bat has a gestation twice as long as that of the shrew's, and gives birth to young that are more than three times heavier. The shrew, on the other hand, produces litters of up to nine offspring, whilst the bat gives birth to singletons. These differences lie at opposite ends of a continuum of reproductive strategies. How and why did such differences evolve? We aim to answer those questions through the most detailed and comprehensive comparative study of mammalian female reproduction and offspring development yet undertaken. We will build a large database of reproductive and developmental characteristics, such as the type of placenta, the length of gestation, the size of newborn offspring and the rates of development. We will then use this database to study the evolution of reproductive strategies. For example, we will test hypotheses on the fascinating variation in the form of the placenta in different mammals and the implications this has for offspring development. We will examine how prenatal characteristics (such as gestation length) relate to offspring development and postnatal characteristics (such as neonatal size and age at weaning). And we will test hypotheses on the co-evolution of maternal and offspring strategies and on the effects of disease load. The data we gather will be made available to other scientists by placing it on the web, providing both information on individual species, and a resource for future comparative studies.

Technical abstract
Female mammals exhibit striking variation in reproductive traits both prenatally (placentation, gestation) and postnatally (lactation length and milk quality). These differences are believed to determine offspring somatic and brain development and to reflect female investment in offspring size and number. Yet, the way that reproductive and offspring development traits have evolved, and how they fit together into an overall 'architecture' of reproductive investment, is still little understood. For example, despite speculation, it is unknown whether variation in placentation correlates with aspects of reproductive effort such as litter size and foetal growth rate, how gestation and lactation are altered in relation to offspring size, number and development, and what trade-offs exist between different reproductive traits. The evolution of lactational characteristics has mostly been studied within a few mammalian orders and it is still unclear whether, for example, diet and metabolic rate affect milk composition. Most previous studies of mammalian reproductive traits were conducted without the benefits of phylogenetic methods that explicitly take account of the effects of shared ancestry. We will create an extensive database on female mammalian reproductive traits and, using an array of phylogenetic comparative methods, test hypotheses on: (i) which pre- and postnatal traits exhibit correlated evolution; (ii) how traits linked to pre- and postnatal maternal investment affect foetal and postnatal growth rates, litter size, development at birth, weaning age and size; (iii) how maternal-offspring conflict and sibling rivalry have shaped the architecture of female mammalian reproduction; (iv) the relationship between placental variation and parasite pressure and (v) the role of metabolism, prenatal and postnatal female reproductive traits in the evolution of brain size. The database will be made web-accessible for the benefit of evolutionary and reproductive biologists. Co-funded by NERC.